Methane Microbiology

This cross-disciplinary project will examine the methane microbiology and emission fluxes from farming. This involves both DNA studies and atmospheric chemistry, to target emission mitigation strategies. This project brings together microbiologists at UoN, with expertise in environmental microbiology (Nisbet) and metagenomics of farm slurry tanks (Hobman) with the world-leading expertise of the atmospheric chemistry laboratory at Royal Holloway (Fisher), who have been at the forefront of global methane monitoring for the past 30 years.

Project
Cattle breath and manure wastes produce roughly 115 million tonnes of methane annually, out of total emissions around 550-600 million tonnes (Saunois et al, 2020). Anaerobic decay in manure tanks and ponds means manure stores are also major methane sources (Cárdenas et al. 2021). These are prime targets for emission mitigation.
To quantify methane emissions from UK manure stores, and to design targeted mitigation strategies, the PhD student will:

1) quantify methane emissions from manure stores; and
2) identify the underlying microbiology, using next generation sequencing.
The project will involve sampling from UK cattle, DNA extraction and bioinformatics, searching for methanogens (archaebacteria which produce methane) and methanotrophs (prokaryotes which consume methane). There will also be the opportunity to work with the team at RHUL, who sample methane worldwide, in order to learn about methane sampling and measurement in other environmental niches."